Bournemouth University and My mHealth Limited

To develop a novel prototype for use by patients significantly affected by anxiety, using immersive coaching and mindfulness techniques augmented by virtual reality offering a flexible/scalable platform to deliver powerful interventions to those whose health is affected by stress/anxiety.